Radar Healthcare- Advanced data integration for improved care delivery to address an Ageing Society Grand Challenge

With the combined support of Innovate-UK and investment finance from 24 Haymarket, Smartgate Solutions Ltd (trading as Radar-Healthcare) aim to address an identified gap in Elderly patient care through the development of a proprietary tech-agnostic workflow engine capable of automatically capturing and interpreting data generated from the growing range of data sources used in the Care sector. If successful, not only will the solution consolidate data inputs into one centralised easy to use platform but will also enable the automatic detection of data anomalies for earlier patient intervention and the benchmarking of performance across different care environments helping to address care inequalities